The University of Huddersfield and Associated Utility Supplies Limited

To develop new design and manufacturing processes to enable new products to be developed for the rail industry from pultruded fibre reinforced polymer sections. Initially focussing on the production of footbridges to replace pedestrian level crossings.